Metrarc - SecureIoT - Novel ICMetrics Security for the Internet of Things

Metrarc is a University spin out based in Cambridge with research and development labs at
the Universities of Essex and Kent, developing novel and ground-breaking technology called
ICMetrics™ for deriving secure encryption keys from the properties of digital systems
without the need to store any of the encryption keys, digital signatures or ICMetric data.
Metrarc is poised to revolutionise security for The Internet-of-Things (IoT) and help safeguard
the electronic assets of business, and consumers through the commercialization of its
ICMetric platform, which is a disruptive technology underpinned by £2 million of research
funding (from EPSRC and EU) and which is protected by a suite of IPR, including two
granted US patents.
As the IoT begins to burgeon the ability to establish trust and provence the identity and
integrity of such devices becomes a paramount concern in order to ensure that user privacy
and personal data are respected and cyber crime is prevented. One of the best ways to ensure
data is not breached is by the use of encryption technology. The market for security based on
encryption is growing rapidly and predicted to be enormous by 2020. One of the main
problems with all current cencryption technologies is the need to store an encryption key.
Metrarc’s ICMetric™ techology does not store a key or any other data and is therfore of great
interest to IoT applications particularly where data security is paramount such as in healthcare
applications.
This project will investigate the proof-of-concept of employing novel secure system
techniques for deriving encryption keys from the operating characteristics of devices
comprising the IoT focusing on dedicated sensor systems for sports and healthcare. This will
build upon the highly significant results displayed by Metrarc's research work. The project
deliverables will include two proof-of-concept demonstrators to showcase its disruptive
technology as suitable for licensing.